Advancing the application and methodological understanding of novel environmental valuation techniques: the experienced preference and deliberative

Advancing the application and methodological understanding of novel environmental valuation techniques: the experienced preference and deliberative